Robert Gordon University and Peterhead Port Authority KTP 25_26 R1

To develop and implement a toolkit to integrate sustainability practices into Peterhead Port Authority's management systems, operations and tendering process. The project will apply management approaches (benchmarking, stakeholder management, training) and embed sustainability expertise (climate resilience, renewable energy, technology deployment, energy monitoring) to enhance operational efficiency and commercial competitiveness.